BBSRC Studentship: Reciprocal control and regulation of key immunological events in the intestine

Technical abstract
Aim of this project is to dissect in details regulatory pathways that play a role in maintaining and restoring the correct intestinal immune homeostasis. In previous experiments we have observed that the reciprocal regulation of certain cytokines, such as IL-12 and TSLP is critical to maintain the immunological balance. An important aspect of this project is the development of human model to investigate aspects of mucosal immunity. To this end, we are collaborating with the Norfolk and Norwich Univ Hospital for the collection of human biopsies to establish a medium term in vitro organ culture. The human model will enable us to monitor global gene expression in the human gut immune system and to carry out experiments involving gene silencing and suppression to identify specific immunological pathways in various conditions including responses to food components and pathogens.